Interactivity - stage to screen

'Interactivity - stage to screen' is a training resource. It takes existing live debate and discussion around workplace mental health - online.

Delivering 3 punchy e-learning sessions, it will create a positive change in attitude and an increase in empathy between colleagues at work. You'll feel better for it.

Using drama and reconstruction, it will bring work place issues to life exploring options and reaching solutions.

Our aim is to make work a better place to be - a place in which people are happy, healthy and productive.